Cryogenically-cooled lasers for new wavelength regimes

This project will explore the physics of cryogenic cooling of the gain media for energy- and powerscaling solid-state lasers. With a goal to enable the exploitation of this laser architecture in new operating regimes that will outstrip the performance of state-of-the-art room-temperature solidstate lasers.